University of Dundee and Aerospace Tooling Limited KTP 23_24 R2

To develop a novel laser-assisted technical framework for cleaning of legacy gas turbine components to replace the existing energy-intensive and environmentally challenging chemical stripping process.